Wastage - A commercial and industrial waste production and collection minimisation system

Sustainable Venture Development Partners (SVDP) works with investors, entrepreneurial managers and corporate partners to originate, build and grow sustainable companies. Occupying the space between incubation and venture capital Sustainable Ventures develops its own business concepts from idea through to exit. SVDP has developed a prototype design for a waste collection and prevention system for commercial and industrial organisations (C&I) known as WASTAGE. Integrating bin waste level sensors, collection route optimisation and data driven employee behavioural change intervention methods. The potential target UK market for WASTAGE is the 4.9m C&I organisations that produce 47m tonnes of waste per annum. Although there many providers of waste collection there is a systematic economic misalignment between customer (who are charged per bin container collected) and waste collection providers.